Supporting Technology for the Improvement of Sold State Photonics Devices

With the increasing performance of solid state lighting and photonic technologies enabling rapid consumer

improvements from high quality, low power domestic lighting to dazzling social media devices the pressures on

photonic materials producers have reached extreme levels. A major component of continual high end

technology progression is the ability to produce better and better solid state base materials, unfortunatlely this

is reaching a limitation due to the capability of the production systems. Working with technology producers we

have developed concept technology that will allow manufacturers to keep pushing the boundaries of their

materials technologies. Our innovation focuses on improving the maintenance of manufactuing equipment by

adding ancillary equipment, reducing the cost of ownership of production equipment while improving the

performance of the end product. By adding a chemical process in conjunction with new hardware we can

enable optoelectronic device producers achive new levels in their end products.